Fold away driving simulator

Drive any car, at any racing circuit and race with people from all over the world from your living room. We will design and develop the world's best fold-away driving simulator frame with comparable performance to a permanently positioned racing simulator. We will achieve this while also making it from renewable or recycled materials. This will create a product and supply chain which will help the UK government achieve net zero.

Our fold away simulator will be a cockpit, to which the user attaches their chosen steering wheel, pedals, and gearstick controls, they can then sit in it in a real driving position whilst playing their console racing game. Making an extremely fun and popular pastime throughout the UK, which requires a lot of mental concentration and practice, a much more physical activity, requiring plenty of vigorous arm, leg and head movements. Racing games are also often very sociable with racing leagues and clubs competing online all over the world. These aspects mean that use of our product will likely help with loneliness and physical health, as well as keeping the mind very active, helping to slow the onset of conditions such as muscle atrophy and dementia.

With recent rapid advancement in car controls which are as realistic and heavy as real cars for gaming consoles there is a clear gap in the market for a fold away driving simulator onto which these controls can be attached. This new design will bridge the gap between currently available low quality/wobbly fold away cockpits, and permanent home simulator installations, which we currently produce, which take up a lot of space. Government funding will give our UK based company the opportunity to use our acquired knowledge in this market to create a successful product. This will cement our position in the rapidly expanding market of home simulators, and enable us to expand in the UK and compete for customers and investment worldwide.